Using Multi-Voxel Pattern Analysis to investigate subtypes of Conduct Disorder

Severe antisocial behaviour in childhood (Conduct Disorder (CD)) is a risk factor for negative life outcomes, such as criminality, unemployment, and poor physical and mental health. Children with CD are a heterogeneous group, and Magnetic Resonance Imaging (MRI) techniques have already been used to characterise distinct CD subtypes. This thesis will use a multivariate pattern classification method (Support Vector Machine (SVM)) to classify subtypes with greater accuracy than can be achieved with univariate analyses, including the use of SVM to combine structural and functional imaging data in the same analysis.